The development of a blood-stage vectored vaccine against Plasmodium falciparum malaria

Malaria kills over a million children annually and no vaccine is available. Development of a malaria vaccine is difficult, partly because of the parasite‘s complex life-cycle stages. I shall investigate producing a vaccine to the blood stage of the life-cycle, that which causes disease, by using a new approach. Developing blood-stage vaccines has been very difficult, and the antibodies induced by various candidate vaccines have so far coferred little protection. However, it has now been found that inducing the other arm of the immune system, cellular immunity and T lymphocytes, may help. This is a less developed field but the Oxford group has made progress in making such a vaccine against the liver-stage of the malaria parasite‘s life-cycle. I shall adopt a leading strategy for inducing strong cellular immunity, using safe viral carriers, and try to induce anti-blood stage immunity to the human malaria parasite in a mouse model. Using a genetically engineered mouse parasite I will be able to test the vaccine‘s efficacy in mice, then define the immunological characteristics of this protection, and finally explore some potential improvements to this approach. Successful completion of this work should lead to trials in humans of this novel vaccination strategy

Technical abstract
An effective vaccine against Plasmodium falciparum is urgently needed in order to reduce the global health burden of malaria. Vaccines based on viral vectors have been shown to enhance T cell immunity and increase the diversity of the immune response to intracellular antigens. Their efficacy is increased when more than one type of virus is used in a ‘prime-boost‘ regime. The overall aim and objective of my proposal is to develop viral vector vaccines against malaria using a blood-stage malaria antigen. The ultimate aim would then be to combine the promising liver-stage vaccines produced in our laboratory with an effective blood-stage vaccine. Although most attempts to generate bloodstage malaria vaccines have focused on inducing protective antibodies, recently there has been increasing evidence that cellular immunity to blood-stage antigens play a direct protective role.
The malaria antigen I have chosen to work with is the leading blood-stage vaccine antigen, merozoite surface protein 1 (MSP-1) and a combination of its subunits created in our laboratory, known as PfM115. Very recently this antigen has been shown to induce very strong protection against a murine malaria parasite using an adenoviral and poxviral (MVA) vectors in a prime-boost regime that induces both strong antibodies and T cell responses, I aim to test this approach in mice with similar candidate vaccines that encode the MSP-1 antigen from the human parasite P. falciparum. I shall eb able to assess efficacy of these vaccines in mice by employing a novel challenge model. This uses a transgenic parasite, which is a rodent malaria parasite which has had part of the P. falciparum MSP-1 gene inserted in it, avoiding the problem that human malaria parasite do not grow in mice.. This novel method of vaccine testing should minimise the requirement for testing such vaccines in non-human primates.
I shall initially assess the efficacy of vectored prime-boost vaccines encoding PfM115 employing this challenge model. I shall then seek correlates of the protection observed by undertaking detailed humoral and cellular immunological assays, including detailed mapping of protective epitopes. Finally, I shall explore two potential improvements to this strategy: the use of novel simian adenoviral vectors that should avoid any problems with pre-existing immunity in humans to the adenoviral vectors, and a new genetic adjuvant that may enhance antibody immunogenicity.
Successful completion of this project would provide a strong case for assessing this novel approach to a blood-stage malaria vaccine in clinical trials.